Advancing Personalized Bone Scaffold Design Through Explainable AI and Additive Manufacturing

Osteoarthritis (OA), a leading cause of disability worldwide, affects millions of people, particularly older adults, and places a substantial burden on healthcare systems, including the NHS in the UK. Current treatments for severe OA, such as joint implants, rely on standard, one-size-fits-all devices that often fail to meet the specific needs of individual patients, leading to complications like implant loosening, inflammation, or mechanical failure. There is a critical need for personalized medical devices that adapt to the unique anatomy and biomechanical requirements of each patient to improve treatment outcomes and quality of life. However, developing such personalized solutions remains a significant challenge due to the time-consuming optimization of materials and manufacturing parameters, making it impractical for clinical use.
This project addresses these challenges by developing an Explainable Artificial Intelligence (XAI)-driven framework to design, refine, and validate personalized bone scaffolds—3D structures that support bone regeneration. The proposed framework integrates artificial intelligence (AI) with additive manufacturing (AM), a 3D printing technology capable of creating customized, high-precision medical devices. While AI can accelerate the development of patient-specific designs, its complexity often reduces transparency, leading to trust concerns among clinicians and patients. The XAI approach ensures that the AI-driven design process remains transparent and explainable, providing clinicians with clear insights into how design decisions are made.
The key objectives of this project are:

Co-designing personalized scaffolds using an AI framework that considers patient-specific data, such as CT scans and bone density metrics, to optimize scaffold geometry, material composition, and mechanical performance.
Refining the design space through iterative simulations that balance the scaffold’s mechanical strength and biological performance, ensuring it meets clinical requirements.
Manufacturing and verifying scaffold prototypes using advanced bioprinting techniques. These prototypes will be tested to confirm their biomechanical integrity and biological suitability.
Ensuring transparency and trust by providing clinicians with explainable AI outputs, enabling them to understand and validate the rationale behind AI-generated scaffold designs.

This project builds on a successful collaboration between the applicant and the Singapore Centre for 3D Printing (SC3DP), leveraging their state-of-the-art bioprinting facilities and expertise in additive manufacturing. Previous work has demonstrated the feasibility of innovative scaffold designs, such as anatomically accurate “bone bricks” with nonuniform pore structures that mimic native bone and show improved mechanical and biological performance. By integrating AI into this foundation, the project aims to address the time and complexity barriers currently limiting the clinical adoption of personalized scaffolds.
The potential applications and benefits of this work are substantial. For patients, personalized scaffolds will offer better anatomical fit, improved bone regeneration, and reduced complications, enhancing recovery and quality of life. For clinicians, the XAI framework will streamline the design process, providing trustworthy and efficient solutions for personalized care. Healthcare systems, such as the NHS, will benefit from reduced treatment costs and improved outcomes for patients with bone defects caused by osteoarthritis, trauma, or other conditions.
This project also has broader implications for the research community and policymakers, showcasing how AI and advanced manufacturing can work together to transform healthcare delivery. By addressing the barriers of transparency and trust, the XAI approach sets a precedent for responsible and explainable AI adoption in medical applications. Furthermore, the collaboration between UK and Singapore research institutions strengthens international ties and fosters innovation in personalized regenerative medicine.